Changing Nationalisms and 'Affective afterlives of the Troubles' in Derry, Northern Ireland

How does the legacy of 'The Troubles' in Northern Ireland affect the generation who, for the most part, never experienced the violence first-hand? Much has been written on how past violence is remembered in Northern Ireland by people who have lived through the Troubles. However, far less has been written on the conflict's legacy for those who were born after the violence ended. Mr French's proposal is to research, using participant observation in Derry, the political subjectivities of people from a range of religious and class backgrounds involved in political groups in Derry born around the time the Troubles ended (so are now aged approximately 18 to 30 years old) and the intimately connected questions of how the past violence influences their political subjectivities.